A Smarter Way to Feed CPUs: Solving the Instruction Guessing Game

Modern computer processors (CPUs) are incredibly fast, but the memory that stores instructions is much slower. When a program runs, its instructions must be fetched from memory and loaded into the CPU. While most of the time the next instruction is simply the one immediately following the current instruction in memory, sometimes the program needs to jump to a completely different memory address- these instructions are called branches. Branch instructions create a significant challenge because the CPU must predict which instruction to fetch next. If the prediction is wrong, the processor stalls, waiting for the correct instruction to arrive, which dramatically reduces performance. This irregularity in instruction flow creates a critical bottleneck in modern computer systems, making efficient instruction supply a crucial area of research.
Processors use branch prediction structures to guess the next instruction. These structures track previous branch outcomes, searching for patterns to anticipate which instruction will be executed next. Branch prediction structures must be fast, accurate and physically close to the CPU.
However, today's complex software applications challenge these prediction mechanisms. As instruction sets become larger, current prediction structures struggle to remember all possible patterns. Simply making these structures larger reduces their speed, making them impractical when fast predictions are needed.
Our research focuses on making the branch prediction structures more accurate without being slow and consuming too much energy. We explore a hierarchical approach that uses a small amount of fast memory at the top level and a larger, slower memory at the bottom. Our method moves relevant data proactively from slower levels to faster top-level memory, creating the illusion of a consistently high-speed memory system.
Previous research has focused on prefetching into different branch prediction structures separately. In contrast, we aim to develop a single, comprehensive prefetching mechanism capable of populating multiple branch prediction structures simultaneously. This approach promises to enhance prediction accuracy, boost CPU performance, and lower energy consumption.